Dust suppression route optimisation using IoT and deep reinforcement learning

**The Problem:** Health and safety managers face a significant challenge - they lack access to real-time air quality data necessary for making informed decisions to optimise dust suppression around their site. Currently, water bowser drivers are instructed to follow fixed routes which means they are not able to see and respond to unforeseen spikes in air pollution or avoid going to areas of site where dust suppression is not needed. This results in operational inefficiencies as the dust suppression strategy may be ineffective whilst fuel, water, and time is being wasted.

**Our Solution:** To use real time data from air quality sensors and deep reinforcement learning to optimise the route taken by dust suppression vehicles such as water bowsers. The integration of real-time data and machine learning methods will generate updated dust suppression routes in real-time, providing drivers and managers with an overview of where areas with the highest levels of air pollution are on site and the most efficient path water bowsers should take to reduce dust levels. This data will be distilled into air quality improvements, fuel and water consumption savings providing valuable insights to improve operations effectively.

Key benefits include:

1. **Cost Savings:** By lowering the water bowser's fuel and water consumption.
2. **Improved air quality**: By allowing drivers to respond to short term spikes effectively, worker exposure to poor air quality will be minimised.
3. **Lower emissions:** Reduced fuel consumption will lower emissions.
4. **Operational efficiency:** With real-time updated dust suppression routes managers can spend less time planning, reviewing, and updating the dust suppression strategy.

**The Atmo Difference:** With a proven track record, Atmo is uniquely positioned to bring innovations from other industries into the construction sector. Our team of data scientists and software engineers are experts in extracting value from untapped data sources, delivering maximum value to our clients.